Manufacturing co-operation feasibility of novel 'Far IR' heater panels in Slovenia

2DHeat Limited seeks to evaluate the feasibility of establishing a collaborative consortium for the

production & sale of a new generation of energy efficient far infra-red panel heaters in Slovenia. The range

of products offered will use 2DHeat's patented thick-film heater technology and will target the domestic,

commercial & industrial sectors. The panels will be designed to operate at higher temperatures than

currently available panels. Potential collaborative partners include Gorenje DD (Velejne), Ekosen DOO

(Maribor) and EMO Frite DOO (Celje). The feasibility study is expected to complete in early 2017 and

collaboration work would be expected to commence shortly afterwards.